Matriks SAAS

Matriks is a Software as a Solution (SAAS) provider who provides the resources and capabilities required to assess, design, build and manage an agile, flexible IT environment. Innovation is at the core of whatever we do. We work with the business to make them 'next generation companies'. Increasing globalisation, evolving technology and virtualisation is changing the IT landscape. We make the business thrive in this changing landscape.